The Centre of Excellence for Public Health (NI) - Phase II (CoEfPHNI/II)

Our mission is to build capacity for public health research, strengthen the evidence for public health policy and practice and to improve the health of the population. Our aims are to ensure that our research is excellent while extending its reach and impact. Therefore our strategy and objectives are:

(1) to expand and develop our staff and equip them with the skills for public health research;
(2) to build on a platform of excellence in key areas {exploiting existing data; social causes of health and disease; and health behaviours}, extending our research infrastructure and strengthening themes that are important to our partners and funders;
(3) to ensure our partners are actively engaged in the research process;
(4) to work more closely with the other UKCRC Centres of Excellence to ensure that the initiative delivers its objectives for national and international leadership in the field;
(5) to incrementally increase our grant income to ensure longer term sustainability.

Our priority will be to use the unique opportunities that exist in Northern Ireland, with its distinctive approach to integrated health and social services and well connected civic and public sector structures, to research the social and biological causes of chronic disease and the main causes of inequalities in health experienced in the UK. We will leave a legacy for future public health research by:

(6) surveying and following up a large sample of school children in Northern Ireland to study the neighbourhood, school, family and individual influences on their behaviour, their health and achievements;
(7) by surveying and following up a large sample of older people to find out what influences their ability to work, when they retire, their independence, their health and their social and economic wellbeing;
(8) working out how best to undertake public health research by using linkages between data already collected by public bodies like the NHS and others; and
(9) by showing the benefits of designing and scientifically evaluating novel public health interventions in partnership those working directly with the public, across different public sectors, and with the public themselves.

In so doing we are creating opportunities for young researchers to practice the skills necessary for high quality public health research and for them to establish a body of credible work that will help them become independent researchers. We will also demonstrate the added value of bringing researchers from many different backgrounds together around a common purpose and provide a bridge between the academic and non-academic communities to ensure that new knowledge is translated into actions that can improve health.

Technical abstract
Our mission is to build capacity for public health research, strengthen the evidence base for public health policy and practice and to improve the health of the population. Our aims are to ensure that our research is excellent while extending its reach and impact. Therefore our strategy and objectives for this renewal phase of the Centre are: (1) to expand and develop our staff and equip them with the skills for trans-disciplinary public health research; (2) to build on a platform of excellence in key programmatic areas {exploiting existing data; social determinants of health and disease; and health behaviours}, extending our research infrastructure and strengthening themes of priority to our partners and funders; (3) to consolidate our partnerships to ensure stakeholder engagement and active participation; (4) to work more closely with the other UKCRC Centres of Excellence to ensure that the initiative delivers its objectives for national and international leadership in the field; (5) to incrementally increase our grant income to ensure longer term sustainability.
Our priority will be to use the unique opportunities that exist in Northern Ireland, with its distinctive approach to integrated health and social services and well connected civic and public sector structures, to research the social and biological causes of chronic disease and the main causes of inequalities in health experienced in the UK.
In so doing we will demonstrate the added value of stronger multi-disciplinary public health research networks and provide a bridge between the academic and non-academic communities to ensure better knowledge integration and translation.

Potential impact
Promoting trans-disciplinarity and ensuring stakeholder engagement will help us to deliver high impact research, with multiple beneficiaries, including: citizens of GB and Ireland; carers and commissioners; policy makers across GB, Ireland and at EU Level; third sector advocates; health & social care practitioners; participants of our studies and their families.

The Public will benefit through increased knowledge of ongoing research. We aim to increase public engagement through events such as the ESRC Festival of Science, public lectures and our work with STEMNET. The importance of the media in informing public opinion cannot be understated, the Public Attitudes to Science Report 2011, commissioned by Department for Business, Innovation and Skills (BIS), found that only 43% of respondents said they felt informed about science. Thus, we will continue to work through the Royal Statistical Society to help deliver the Science Training for Journalists Programme. This type of engagement can occur throughout the research cycle, however, the public will also benefit, albeit at a later stage, from any research that is successfully translated into policy. Members of the public may also benefit from participation in research studies, receiving advice in areas such as staying active and maintaining physical and mental wellbeing. We will encourage participant representation on research panels and will work with the regional Health and Social Care Patient and Public Involvement Programme to ensure that research is relevant to the public and conducted in a responsive and appropriate manner.

Commissioners and Policy makers will find the research of value in assessing the health and social care needs of the local population and in planning health and social care services to meet current and emerging needs. Our plans to research the use of Evidence Aid resources can have impact on a global scale, while locally the establishment of record linkage infrastructure will facilitate the analysis of a variety of policy interventions. While the timelines for research and policy may not always be aligned, we will maintain our strong relationships with key decision makers to ensure that that have access to updates on new research and emerging results.

The Third Sector will benefit from a more effective knowledge exchange process that allows stakeholders to engage in and influence the research from its inception. For example, the Community Development and Health Network will play an important role in guiding the development of a community based intervention to build resilience and mental wellbeing. Opportunities will exist for Third Sector organisations to build capacity by improving research literacy and understanding of appropriate methodologies. They can also exploit the knowledge gained by our students as part of the NHS Evidence Student Champion Scheme (coordinated at Queen's by the Centre of Excellence) which trains students to disseminate information on the searching and use of evidence.

Health and Social Care Practitioners will benefit from knowledge gained through workshops delivered as part of the implementation of the Public Health Agency's Knowledge Management Strategy. We will promote the role of specific PHA staff as research champions. For example, Dr Lynsey Patterson's contribution to research on AAA screening will create an important bridge between research and practice and help to strengthen research capacity in the PHA. The NI Public Health Research Network will also provide a forum for practitioners to engage in multi-sectoral research collaboration.